AI accountability: An assessment of AI accountability tools and frameworks within content moderation algorithms.

The power of Artificial intelligence algorithms to shape, moderate, and govern the content we see on our feeds and search engines is progressing rapidly. Social media platforms have often come under scrutiny for their unfair content moderation practices and their lack of transparency. My project aims to assess the effectiveness of AI accountability tools and frameworks in achieving accountability within content moderation algorithms. From a theoretical perspective, my work merges three strands of academic research: the societal impact of social media, recent work on AI accountability and assurance processes, and a policy-focused review of the classical social accountability literature. The research will be conducted in three parts. Firstly, a theoretical analysis of the existing algorithmic accountability frameworks will be conducted. Followed by an analysis of the policy and company documents of the three major social media platforms: Facebook, Twitter, and YouTube. The third stage will involve interviewing relevant key actors working in the three companies and from other relevant institutional bodies. To the best of the researcher's knowledge, no study has been conducted so far which reviews algorithmic accountability frameworks together with the aim of applying them specifically to content moderation algorithms, as this project aims to do. Therefore, through the findings of this project, the researcher aims to fill a significant scientific gap.